MyTyreManager Internationalisation

The purpose of this project is to spend time in overseas markets to validate the needs of global customers

for our novel MyTyreManager™ (MTM) product; to build international networks; and to determine the

nature of future collaborations and follow-on work. We'll visit sector players in UK, Europe, US, Canada

and USA. MTM is a multi-patented sensing and imaging technology enabling machines instead of people to

make complex decisions about tyre and wheel condition(s) using a SmartPhone. MTM was built thanks to

a combination of previously successful IUK innovation grants and company investment in 2013, 2014 and

2015. Since then we’ve broadened our technology to include a range of other Software, Hardware and

Connected Vehicle options. Today MTM produces big data based on tyres, their users, and associated

vehicle characteristics. It enables 2-way exchange between user and stakeholders, generating data, stored

in a cloud-based MTM ‘attribute engine’, from which inferences can be taken on a host of engineering,

quality, asset management and risk / safety related matters - targeting a US$138bn segment.